Identifying the genetic architecture of brain health and disease in the presence of heterogeneity and multi-morbidity

Dementia affects over 50 million people worldwide, with Alzheimer's disease being the most common cause, accounting for 60-80% of cases. There are currently no available treatments that can alter the progression of Alzheimer's disease or other forms of dementia, despite large investment in clinical trials. To develop successful treatments we need to know who to target and with which type of drug. This is challenging as Alzheimer's disease varies across individuals and we don't yet fully understand the different factors that contribute to this variability. It is known that multiple disease mechanisms are involved, that the majority of individuals have multiple chronic health conditions, and that a wide range of genetic and lifestyle factors contribute to disease risk. However, the way in which these different mechanisms, health conditions and genetic and lifestyle factors produce distinct forms of Alzheimer's disease is not well understood. This means that it is difficult to identify which mechanisms to target when developing drug treatments, and which individuals would benefit from different treatments. A complete understanding of how genetics, co-occurring conditions and lifestyle factors lead to disease variability is crucial for developing targeted treatments and lifestyle interventions, as well as for identifying who they will benefit.

In this fellowship I will develop new statistical models that can help understand the complexity of dementia. Specifically, I will develop models that characterise the variability of the disease on imaging, cognitive tests and fluid and blood measurements, and identify genetic factors and coexisting conditions that alter disease patterns. I will apply these techniques to characterise the variability of two of the most prevalent forms of dementia - Alzheimer's disease and Parkinson's disease, and to identify how genetic factors and co-occurring conditions alter the patterns of Alzheimer's disease and Parkinson's disease. I will further apply the techniques to understand the variability of the aging process. Aging is the biggest risk factor for dementia, and so characterising how the brain ages and the influence of genetic factors and co-occurring conditions on the aging process may help understand the mechanisms by which aging influences risk for dementia. Characterisation of aging trajectories is also critical to separating typical aging processes from early stage dementia. Finally I will test if the statistical models I have developed of aging and dementia can be used to screen for individuals at risk of dementia in the general population.

The new understanding of aging and disease variability this work will provide has several important potential implications. First, giving new insights into the underlying disease processes, which may help identify and prioritise which mechanisms to target for developing new drug treatments. Second, enabling screening for individuals with early stage dementia, which could help enable drug trials to target individuals at early stages where treatments are likely to be most effective. Third, identifying coexisting conditions that alter the progression of Alzheimer's disease or Parkinson's disease, which may suggest conditions that can be treated earlier in life to reduce the risk or speed of progression of dementia. The techniques are also highly general and may be able to be applied to other chronic conditions, such as lung diseases, or to psychiatric conditions. I plan to explore the application of the techniques outside dementia during the fellowship by collaborating with other scientists working in these areas.

Technical abstract
Alzheimer's disease and other forms of dementia are known to be highly complex conditions; phenotypes vary substantially across individuals, the majority of individuals have multiple chronic health conditions, and a wide range of genetic and lifestyle factors have been implicated in disease risk. However, the contribution and interaction of different mechanisms to produce distinct forms of Alzheimer's disease is not well understood. A complete understanding of how genetics, multi-morbidity and lifestyle factors give rise to heterogeneity in disease phenotype is crucial for developing targeted multi-faceted treatments and lifestyle interventions, as well as for identifying who they will benefit.

In this fellowship I propose to develop new statistical approaches that can identify clusters of individuals with common disease trajectories and characterise how genetic factors and co-morbidities alter disease progression patterns. I propose to develop methods that can provide improved statistical power for detecting associations by (i) using machine-learning to bring together subjects at different disease stages to characterise heterogeneous trajectories across the full disease time course, enabling early stage subjects to be assigned to a subgroup trajectory; (ii) developing techniques that can cluster imaging, genetic and multi-morbidity information, particularly by jointly leveraging the structure of genetic and phenotypic information in combination. I will apply these techniques to provide new insights into variability in trajectories of the two most common forms of dementia, Alzheimer's disease and Parkinson's disease, and aging, which is the biggest risk factor for dementia and a key confound to distinguishing dementia at early disease stages. I will then test whether these imaging genetics profiles of health and disease can be used to screen for Alzheimer's disease and Parkinson's disease in population studies.

Potential impact
The project could potentially benefit several key sectors: research scientists, clinicians, the general public, the pharmaceutical industry and the healthcare industry. The immediate benefactors of the research will be other research scientists. The project develops statistical tools to identify new relationships between genetics and variability in disease phenotypes. The techniques are highly general and can be used by other researchers to study other chronic, progressive conditions, such as other forms of dementia, multiple sclerosis, lung diseases, and potentially psychiatric conditions and cancer. The project applies these statistical tools to identify genetic risk factors influencing variability in Alzheimer's disease, Parkinson's disease and ageing. These results will be of interest to scientists working in these areas and will likely generate new lines of research for further study.

In the longer term the project potentially has wide reaching benefits. The statistical tools developed in the project can be used to stratify individuals into subgroups that may benefit from different treatments based on their imaging and genetic data, and to support personalised healthcare systems. These tools potentially have utility for (i) clinicians, by helping them to make optimal treatment and management decisions, (ii) the general public, by enabling them to receive tailored treatments with less side effects, and to be diagnosed earlier, (iii) the pharmaceutical industry, by facilitating more effective clinical trials at targeted groups of individuals that are likely to respond to treatment, (iv) the healthcare industry, by supporting the development of medical decision software tools.

In the Alzheimer's disease and Parkinson's disease applications the project focuses on the research has the potential to contribute towards finding a treatment for one or both diseases by (i) helping identify and prioritise mechanisms to target for drug development, (ii) enabling drug trials to be targeted at early stage homogeneous subgroups where treatments are likely to be most effective, (iii) suggesting comorbid conditions that can be targeted earlier in life to reduce the risk or speed of dementia progression.